Interesting Stuff +

The InterestingStuff+ consortium led by content curation specialists Idio with convergent media innovators Golant Media Ventures and partners, Guardian News & Media, music metadata specialists Decibel, user experience house Ribot, picture library Bridgeman and software developers Agilex will demonstrate how entertainment experiences built around highly personalised, contextualised & interlinked content from film, music , editorial , ebooks and still image sectors can enhance & optimise revenues & create better returns for rightsholders, new model intermediaries, physical venues in new integrated supply/value chains. The project builds on the platform, relationships & methodology of the existing InterestingStuff pilot, extending reach and content breadth and integrating automated taste profiling & content matching enabled by the TSB-funded content discovery FAROE prototype.